Diamond membrane devices for efficient coupling to vacancy centres

The efficiency of coupling between optical modes and defect centre based qubits is crucial to the performance of the solid state diamond quantum systems targeted in NQIT. The FP scheme under development targets Purcell enhancement of the emission centres. By using ultra-thin diamond membranes, the vacancy centre can be located in a compact cavity that can be in turn coupled to free space and fibre optical components. Low coupling efficiency to the external optics effectively reduces any benefit of cavity enhancement of the defect centre emission from a system viewpoint. Therefore, this PhD project proposes to investigate the joint effects of cavity type, (i.e. internal emission enhancement into cavity modes), and coupling mechanisms to free space optics and single mode fibre, required for the interconnection of nodes in a distributed system. This proposed work will focus on 2 key areas:
1. Creation of nanopillar diamond emitters for lateral confinement of the optical mode
2. High resolution pick-and-place techniques for integration of nano-diamond based emitters with free space and fibre based cavity systems
Objective (1) will involve the numerical simulation, micro-fabrication and optical characterisation of efficient integrated defect centres in micro-pillar diamond devices to open FP cavities. The designs will be complementary to the ultra-thin membrane technique, enhancing mode coupling through lateral control of the optical mode in the diamond. Accurate micro-fabrication schemes will be designed for co-location of the targeted defect centres and topological diamond structures.
Objective (2) will involve the design and micro-fabrication resonant cavity devices coupled to nano-diamond emitters. This work will leverage the expertise in Strathclyde in micro-assembly techniques to align single nano-diamond emitters with free-space, integrated or fibre based resonator devices.